DEFCOBOT (Design for Control of Flexible Robots)

Flexible robots have light and compliant bodies that allow them to adapt well to unstructured environments. However, due to their deformability, controlling their movements accurately in the presence of disturbances is a challenging task. Additionally, the design and manufacturing of flexible robots is generally conducted without prior analysis of their dynamic performance and involves refinements through successive prototypes. These factors reduce the accuracy and effectiveness of flexible robots in real-world applications, including surgery, inspection and maintenance. Finally, bespoke design and control solutions confine advances in these areas to specific cases. This research aims to produce advanced control methods and design guidelines for different types of flexible robots in order to enhance their performance. To demonstrate the general validity of the proposed methods we have chosen two illustrative applications from our own track record: robot-assisted biopsy and robotic inspection. In the experimental part of the project, the control methods will be validated with two proof-of-concept prototypes from our recent work that are representative of each application. Successful completion of this research will contribute to enhancing the accuracy and effectiveness of flexible robots which is an essential prerequisite for their wider use. Potential applications of the research findings include minimally-invasive robotic surgery, robotic inspection and maintenance.

Potential impact
The proposed research on control methods for flexible systems subject to disturbances has the potential to produce important advances in control theory, promoting the further growth of this discipline in the UK. The interdisciplinary nature of this research will favour the interaction between mechanical engineering and control theory promoting the training of researchers within this multidisciplinary environment, which is essential for the purpose of developing advanced control theory for practical engineering applications. The experimental part of the project will focus on two practical case studies, one of which related to robotic inspection, which will offer the opportunity to initiate collaboration with industrial partners operating in the areas of inspection and maintenance for nuclear plants. The other case study considered in this research is related to robotic-assisted surgery and will be instrumental to the development of a new family of tools for minimally-invasive diagnosis and intervention. In this respect, the established partnership between our team and industrial partners based in the UK represents an ideal venue for the translation of the research findings into new technologies. In the longer term, this research could be applied to other areas, including manipulation, inspection and maintenance in space.